Mealtime 360

Title: Mealtime 360
We propose a completely new type of eating assistive device to embrace a more complete process surrounding the mealtime situation. The mealtime consists of so many different aspects and needs; nutrition intake, social interaction, cultural and traditional aspects, ergonomics in eg. seating, chewing and swallowing properly, appeal to different senses (sight, hearing, smell, touch, taste). Our suggested mealtime solution is a platform that combines these different aspects and integrates them in a modular and adaptable solution. The purpose is to provide nutritive and healthy meals for everybody adapted to the individual needs and enable everyone to have a positive mealtime experience but still not take over any tasks that the individual are capable and willing to do him/herself.

The new solution builds on and expands our existing eating assistive device, Bestic. The advantages of that is we already have a well working solution as a platform and from there we can develop a new generation of robtic solutions that takes the whole mealtime in consideration.

Our solution encompasses eating, drinking, hygiene, medication reminder and not the least a communication platform between healthcare personnel, the individual and the food delivery and preparation organization. It is intuitive, adaptive mealtime robot that communicates with the individual and the caregiver. The robot also aims to empower and activate individuals with cognitive disabilities. Through this solution, the group of elderly with mild disabilities will be able to perform more activities in their daily living and manage by themselves the majority of the work, that caregivers provide today.